Buckinghamshire New University And Serious Brands Limited

To specify a comprehensive new Marketing Intelligence Customrer Engagement. To design, develop, test and implement the Marketing Intelligence Customer Engagement system including advanced analytical capabilities to predict customer behaviour and target service offerings accordingly.